AI Assistance for Reading Tomos

Before COVID-19, one in eight women got breast cancer and it was the top cancer killer of women. During the pandemic, screening backlogs swelled to 1,500,000 women, which is one year's screening volume and may take years to normalise.

Breast Cancer Now, a UK charity, estimates "around 12,000 people in the UK could be living with undiagnosed breast cancer due to the impact of the pandemic on breast screening services and fewer women being referred to specialists with possible symptoms of the disease since March 2020." (October 2021)

This is exacerbated by the workforce crisis in the NHS with breast radiology one of the worst hit.

Yet the NHS's and Cancer Research UK's ambition is to detect 75% of cancers in stages I & II, while detection is currently 55%. Breast cancer is one of the biggest stage III & IV contributors by number so is a focus area.

The London AI Centre, Elaitra and King's College Hospital (KCH) developing AI tools to help meet that target. The team, consisting of 9 PhDs and medical doctors, is testing its first AI tool which helps radiologists read 3D breast scans faster and more accurately. It is a GPS for medical images, letting radiologists fly through images to find and examine suspicious tissue. It augments radiologists' skills rather than replacing humans. It is being tested at KCH and Guy's and St Thomas' Hospital and, if successful, will be available to the NHS in February.